ASCENT - Aerospace Composite Engineering for New Technologies

Project ASCENT (Aerospace Composite Engineering for New Technologies), is a partnership between Rolls-Royce plc, Oxford University, Bristol University and Imperial College London. This project aims to advance state-of-the-art in the use of organic composites in gas turbine fan systems and provides significant understanding to mature Rolls-Royce's UltraFan(r) civil aerospace offerings.